OSHyST - Off-Shore Hydrogen Shipping Tool

The Off-Shore Hydrogen Shipping Tool (OSHyST) will be a software application, responding to changing market conditions, and the emergence of the hydrogen economy. It will support supply chain development of Off-Shore Hydrogen production green hydrogen as a maritime fuel by analysing/monitoring interaction between off-shore renewable energy, off-shore hydrogen production and the shipping, maritime and energy sectors incorporating circular economy thinking. This will in turn catalyse further innovation in the sector through methodological analysis.